Novel Biocatalysts for Improved Routes to an Active Pharmaceutical Ingredient

The use of enzymes to catalyse reactions is a well established technique used in modern organic

chemistry as the use of biological catalysts can install unique and exquisite stereochemistry and

regiochemistry into a synthetic route. This project will explore the development of two enzymes that

catalyse important bond forming reactions in the synthesis of an Active Pharmaceutical Ingredient and

their suitability for use as industrial biocatalysts.